Real-time violence detection using smart camera stereovision video and efficient deep learning backbones

Video surveillance is an important tool to promote safety in public and private spaces. This PhD will research multimodal AI systems to detect violent human behaviour using stereoscopic cameras and audio. Progress on this topic will facilitate automated audiovisual analysis to reduce the effort required for human monitoring. This project seeks to an develop automatic, accurate, and efficient solutions to violence detection from video captured by a stereovision camera and a microphone and will use latest advances in computer vision and audio analysis.